Reducing severe adverse events for women during pregnancy through prediction modelling

Maternal-specific Early Warning Scores (MOEWSs) are simple tools designed to predict the likelihood of a women deteriorating using static physiological markers. However, evidence has shown the rapidity and depth of deterioration in relation to pregnancy can be under-predicted by traditional risk assessment, and reliance on these measures has led to instances where signs were ignored. As the NHS moves to the use of electronic health records, this is the ideal opportunity to develop robust models that can predict deteriorating maternal health early and reduce maternal morbidity and mortality.

Although obstetric prediction models exist, very few have been evaluated on data independent of that on which they were developed (external validation), fewer have been assessed in key clinical subgroups. It is recommended to externally validate and consider updating an existing model before developing a new prediction model. Although guidelines exist on how to handle missing data during development, there is considerable variation in how to handle an individual's missing data at model implementation.

The aim of this study is to determine the effectiveness and suitability of currently available MOEWSs at predicting maternal death and maternal morbidity and to investigate how current methods can be improved.